Neural wavefunctions for the fractional quantum Hall effect

The fractional quantum Hall effect (FQHE) is a fascinating and important area of study because it represents a highly correlated, topological quantum system with unique properties. Unlike traditional quantum systems, where electrons act independently, in the FQHE electrons form a strongly correlated quantum fluid under extreme magnetic fields. This system exhibits fractionalized excitations, where elementary charges behave as fractions of the electron charge, and the system's ground state is topologically ordered, making it a platform for studying anyonic quantum exchange statistics and potential quantum computing applications. Unfortunately, traditional computational quantum chemistry methods often do not capture the physics of the FQHE, as they often rely on a many-body basis constructed from single-particle orbitals, which do not resemble the collective behaviour in the FQHE. In contrast, neural networks are basis-independent and hence may have an advantage when approximating the highly entangled states typical of FQHE systems. The hope is that this makes them particularly powerful in capturing the long-range correlations and intricate quantum behaviour of FQHE without requiring a predefined basis, enabling more accurate and scalable simulations